New materials: design and architecture

Offering practical solutions to transfer scientific and technological knowledge in elastic metamaterials to architecture, with focus on specific commercial applications: improving the building's resilience against deleterious ground vibrations with innovative designs. METAMAT will establish a vital link between research and industry in material sciences, civil engineering and arts, providing for the first time a unifying approach simultaneously applicable in several technological fields, exploiting the similarity of the related physics.